MRC Program grant

Mitosis, the process whereby replicated chromosomes are partitioned between daughter cells, requires major changes to the cell?s architecture. Thus one set of ordered structures is temporarily replaced by another, the machinery for chromosome segregation. This is largely brought about by enzymes that phosphorylate specific proteins within the cell such that the negative charge of the phosphate changes the structure and function of the protein. These enzymes are known as protein-kinases, of which about ten different ones act in mitosis. Protein phosphorylation is opposed by another group of enzymes, the protein-phosphatases that remove phosphate groups at appropriate times and places. Whereas we have learned a great deal about the cellular functions of the mitotic protein-kinases over the last 20 years, our understanding of the phosphatases lags behind. This research aims to advance our understanding of the involvement of protein-phosphatases in the mitotic regulatory networks in relation to protein-kinase function. However, it is not simply the case that kinases get a cell into mitosis and phosphatases get it out again. This is because different mitotic kinases promote both the disassembly and assembly of sub-cellular structures and because both kinases and phosphatases can have positive and negative regulatory functions at different mitotic stages.
The regulatory circuits for cell division are evolutionarily ancient and are conserved in all animal cells and so we can use the fruit fly as a model genetic system to study these circuits. We have identified such a mitotic regulatory circuit that involves a major mitotic protein-phosphatase and two protein-kinases and have developed an effective genetic screen to identify components of this network. Here we propose to identify further components of this network and study their functional inter-relationships. We have also used another system for removing each of the 100 or so protein phosphatases of the fruit fly one by one from cultured cells to see how this affects the mitotic process. This identified protein-phosphatases we already knew had mitotic roles together with a number of new players. We will focus on determining how these protein-phosphatases regulate principal components of the mitotic apparatus to enable accurate segregation of the two sets of chromosomes between daughter cells. The high conservation of these processes led to the recognition of major mitotic protein kinases, that we had previous identified in the fruit-fly, as potential drug targets for treating human cancer. The proposed work on protein phosphatases can have similar importance.

Technical abstract
While the multiple kinases that regulate spatio-temporal events of mitotic progression are well understood, we know much less about involvement of protein phosphatases (PPs). We propose to follow two branches of research on PPs emerging from our recent studies: characterisation of Greatwall kinase?s mitotic functions, one of which is to activate Endos, an inhibitor of the B-(twins) subunit-containing form of PP2A; and regulation of centrosome and centromere/ kinetochore function by PPs identified in our RNAi screen for Drosophila PPs with mitotic functions. 1) Embryos from polo1 gwlScant/++ females have defective centrosome behaviour during syncytial divisions, leading to maternal-effect lethality; we discovered that this is suppressed by also reducing maternal Endos (endos ++/+ polo1 gwlScant females are fertile). We have isolated and wish to characterise other suppressors of polo gwlScant/++. These may be mutations that reduce Greatwall or Endos function, that increase Polo function, or interfere with downstream functions of Polo at the centrosome. We want to determine whether Greatwall can negatively regulate Polo independently of its down-regulation of PP2A or whether reduced function of both PP2A and Polo synergise to lead to defective centrosome behaviour. We will therefore characterise centrosome behaviour in living cells/embryos having reduced PP2A and in an in vitro system for microtubule nucleation from partially purified centrosomes. In so doing we will characterise the phenotypes of potential dominant mutants of Endos at its Gwl phosphorylation site and will also study Greatwall?s physical interaction with Polo and its apparent targeting to the spindle matrix. 2) Our PP RNAi screen confirmed that PP2A and PP1 are the major PPs required for mitotic progression but also revealed other PPs that regulate centrosome and centromere behaviour. Of these we want to re-examine previously proposed centrosomal functions for PP4, a member of the PP2A family. We will use proteomic approaches to identify proteins interacting with PP5, Puckered, and CG9311, each required for centrosome functions. We also want to understand PP4?s function at the centromere; we have found that it is required to localise or maintain CENP-E, with which it associates. PP1 has multiple centromeric/kinetochore functions. We will examine its interaction with Spindly, a protein proposed to load dynein onto the Ndc80 complex of the kinetochore in an Aurora B-dependent manner. We want to determine whether this Aurora B role is opposed by PP1 and whether any known PP1-inhibitory protein participates in this process.